This project will create a user-tested and fully functional automated sustainability solutions platform for SMEs, reducing emissions by 150,000 tCO2e annually.

Ecofye is a rapidly growing UK-based company, specialising in accelerating climate action and using autonomous technology to provide impactful sustainability solutions to SMEs. Founded by Daniela Arroyo-Olson, Daniel Keir and Tiago Fachada, their skills and experience have enabled them to design a business with far-reaching benefits for the environment and the UK economy, while creating job opportunities. The COVID-19 pandemic has had a direct and detrimental impact on companies globally. Sustainability has become an essential factor in the recovery from this pandemic. Ecofye will use the Emerald platform to perform automated qualitative and quantitative sustainability evaluations of a company's practices. It will also provide access to tailored solutions to improve companies' environmental and social impact. An integrated carbon footprint calculator and carbon offsetting services, and access to a community centred around circularity, provide companies with all the remaining resources they need to become sustainability leaders. In doing so, Ecofye proposes a year-5 post-project revenue of £9M.